AI Safety Platform: Generative AI and Cybersecurity Training SaaS for Schools and Families

**Problem statement:** The rapid rise of **generative AI** has introduced **unprecedented cybersecurity risks**, particularly for students and families. **Deepfakes, AI-driven scams, misinformation, identity theft, and cyberbullying** are becoming more sophisticated. Europol highlights deepfakes and disinformation as a top concern \[1\]. The UK Safer Internet Centre found that 74% of parents and carers, and 45% of children have worries about safety as developments with artificial intelligence (AI), virtual reality (VR) and new social media apps continue to accelerate \[2\]. Additionally, 90% of online content will be AI-generated by 2026 \[3\]. Despite these growing concerns, **most schools lack the resources** to address AI-specific cybersecurity challenges.

**Our solution:** The **AI Safety Platform** is an innovative **Software as a Solution (SaaS)** designed to empower **students, educators, and families** with the knowledge and skills needed to navigate **AI-driven cybersecurity risks**. It covers:

1. **Generative AI awareness training:** Trains users to critically assess AI-generated misinformation, deepfakes, and manipulation tactics. Deepfake fraud attempts have risen by 3000% in 2023 \[4\], making this module essential for identifying AI-driven deception.
2. **Cybersecurity best practices:** Covers digital identity protection, password security, safe online interactions, and AI-enhanced phishing detection.
3. **AI-powered threat simulations:** Offers **realistic, hands-on cybersecurity exercises** to practice responding to AI-driven threats. For example, users might encounter a simulated deepfake video and be challenged to identify its telltale signs, or face a simulated phishing attack enhanced by AI to mimic personalized communication. Studies demonstrate experiential learning boosts cybersecurity confidence and skills \[5\].

**Impact and scalability:** Unlike traditional cybersecurity training, our platform incorporates AI to counter AI threats, ensuring adaptation to evolving risks. The global cybersecurity market is projected to reach $298.5 billion (£240 billion) by 2028, growing at a compound annual growth rate of 9.4% \[6\], signaling **rising demand for AI-specific training**. Our scalable SaaS model ensures accessibility, with institutional subscriptions, flexible family pricing, and B2B partnerships supporting long-term impact. We plan to expand to international markets, including the UAE, Qatar, and KSA, where our AI safety training aligns perfectly with their national priorities for digital literacy and cybersecurity, and developing countries, with language localization.

By equipping students and families with critical AI safety skills, the AI Safety Platform fosters a secure, resilient, and trustworthy digital future.

**Reference:**

1. EUROPOL, 2022: https://www.europol.europa.eu/cms/sites/default/files/documents/Europol\_Innovation\_Lab\_Facing\_Reality\_Law\_Enforcement\_And\_The\_Challenge\_Of\_Deepfakes.pdf
2. UK Safer Internet Centre, 2024: https://saferinternet.org.uk/blog/safer-internet-day-research
3. https://thelivinglib.org/experts-90-of-online-content-will-be-ai-generated-by-2026/
4. IBM: https://www.ibm.com/new/announcements/deepfake-detection
5. A. Konak, "Experiential learning builds cybersecurity self-efficacy in K-12 students", Journal of Cybersecurity Education, Research and Practice, 2018\.
6. PRNewswire, 2024: https://www.prnewswire.com/news-releases/cybersecurity-market-worth-298-5-billion-by-2028---exclusive-report-by-marketsandmarkets-302047662.html